Integrable derivations and Hochschild cohomology of block algebras of finite groups

The product rule of the all familiar operation of taking derivatives of real valued functions has a plethora
of generalisations and applications in algebra. It leads to the notion of derivations of algebras - these
are linear endomorphisms of an algebra satifying the product rule. They represent the classes of
the first Hochschild cohomology of an algebra. The first Hochschild cohomology of an algebra
turns out to be a Lie algebra, and more precisely, a restricted Lie algebra if the underlying
base ring is a field of positive characteristic. The (restricted) Lie algebra structure extends to
all positive degrees in Hochschild cohomology - this goes back to pioneering work of Gerstenhaber
on defornations of algebras.

Modular representation theory of finite groups seeks to understand the connections between
the structure of finite groups and the associated group algebras. Many of the conjectures that drive
this area are - to date mysterious - numerical coincidences relating invariants of finite
group algebras to invariants of the underlying groups. The sophisticated cohomological
technology hinted at in the previous paragraph is expected to yield some insight regarding these
coincidences, and the present proposal puts the focus on some precise and unexplored
invariance properties of certain groups of integrable derivations under Morita, derived, or stable
equivalences between indecomposable algebra factors of finite group algebras, their character theory,
their automorphism groups, and the local structure of finite groups.

Potential impact
The impact of pure mathematics is omnipresent in modern technology.
The impact of pure mathematics is typically unplanned. Consistent
with this, the impact of the present project in the short term is expected to be within
the academic sphere.

Assuming positive outcomes of the research that is proposed to be undertaken,
this will have a substantial impact on where the area will move from there, and
by bringing together aspects of different areas of mathematics, influence the
methodology for some of these areas. The project will contribute to a vibrant
research environment, key to attracting the world's leading researchers.